The quantification of safety in gene editing experiments using machine-learning built on rationally designed feature spaces

At present, the most versatile and widely-used gene-editing tool is the CRISPR-Cas9 system, which is composed of a Cas9 nuclease and a short oligonucleotide guide RNA (gRNA) that guides the Cas9 nuclease to the target DNA sequence. For more explanation on the CRISPR-Cas9 technology, you may see the video, https://www.scientificamerican.com/video/crispr-cas9-hd-final/. Whilst DNA cutting is sequence-specific, the tolerance of base pair mismatches between the gRNA and genomic DNA sequences, and subsequent off-target cutting events, remains to be definitively established.
The aims of this project are (i) to use computer-based structural (3D) modelling to identify novel 'rational' sequence features, which are informative about tolerated mismatch motifs and/or bulge formation in gRNA/DNA complexes, essential for understanding the tolerance of binding a given gRNA to an undesired off-target DNA; and (ii) to build a variety of Machine Learning (ML) models based on sequence features derived from (i) to quantify safety of CRISPR-Cas9 gene editing in the context of selected off-targets, whose editing could lead to highly undesired outcome such as cancer. The trained (on gRNAs assessed for off-target DNA cleavage) ML models will predict the affinity of new candidate gRNAs to the selected off-targets. Upon successful completion of aims (i)-(ii), we will extend the ML models (iii) to quantify the tolerance of binding a given gRNA to off-target DNAs represented at epigenetic resolution (e.g. methylation status) and (iv) to incorporate the impact of chromatin accessibility.
The structural modelling will be driven by our efficient Natural Move Monte Carlo (NMMC) method (PNAS, 109: 2890-2895, 2012), which was featured in a Commentary Article (PNAS, 109: 2691-2692, 2012) and was implemented into our MOSAICS software package, http://ww.cs.ox.ac.uk/mosaics. Among other key applications (e.g. PNAS, 109: 9845-9850, 2012; Cell, 160: 1196-1208, 2015), NMMC has already been successfully applied on similarly high-throughput structural studies on DNA (PNAS, 111: 6293-6298, 2014) and contributed to our understanding of nucleosome formation and the cooperative effect of epigenetic marks on DNA structure (Bioinformatics, 34(1): 41-48, 2018).